CAIRN -a miniaturized microwave medical device

Emblation is an established manufacturer of microwave medical devices and wishes to shrink the volume of one of its products to a handheld device and make a step reduction in its cost of goods. With a smaller and cheaper device, adoption rates will increase and new markets can be addressed. ArQana Technologies is an experienced designer and supplier of microwave source components based in Singapore. Offering a range of amplifiers, control components and transistors, arQana specialises in semiconductor component designs that can meet Emblation’s needs to improve the efficiency on generating microwave energy at a significantly lower cost than the existing product implementation.